LHG: Prototyping a world-first green hydrogen-generating smart tank

In this project, codenamed "LHG", newly-founded British startup The First Element Group Ltd (known as "TFEG") will run a 6 month feasibility study to build and test the first TRL4 prototype of their innovative new hydrogen-generating tank.

Professor Oliver Curnick will host the assembly and testing of this world-first innovation at his lab at Coventry University. We will also receive technical advice from the Dean of Imperial College's Engineering Faculty, Professor Nigel Brandon OBE FRS FRSEng.

This project will validate the opportunity and identify future IP to secure a potential £500m+ market.